UV light sources based on solid silica fibres

Optical fibre lasers offer significant benefits in comparison to other laser sources, such as extremely low thermal lensing, extraordinary good beam quality and very high plug efficiency. Optical fibre lasers have worldwide sales in excess of $300M and a predicted annual growth rate of 20-40%, thus are rapidly replacing other types of more conventional lasers. Indeed, the increasing deployment of high power fibre lasers in manufacturing has improved consumption efficiency.

Up to date only near-IR sources have been manufactured in fiberized forms. The challenge is to develop new fiberized sources in the mid-UV. The successful manufacture of optical fibre lasers would have numerous applications which include, amongst others, water purification, insulators (such as plastics or glass) marking and processing, explosive detection, forensics and counter measures.

This projects aim to demonstrate the possibility to use solid silica fibres to efficiently generate light in the UV. The proposed programme spans from the manufacture of specialty silica fibres transparent to the UV, doped with novel lasing elements, the design of fiberized laser pumps, and their combination in suitable systems to produce a new generation of affordable higher performance lasers.

A variety of lasers with wavelength in the range 170nm to 330 nm will be developed and their applications in Raman spectroscopy and supercontinuum generation will be investigated.

Potential impact
This project aims to demonstrate the possibility to manufacture UV light sources from solid silica optical fibres. The main application of this proposal outcome resides in the industrial exploitation for the many applications where high intensity and short wavelength are fundamental: security, forensic, water/food sterilization, insulator marking/processing.

The UK economy has important players in all these fields. For example, Renishaw is world leader in the manufacture of metrology systems to be used for forensic and explosive detection, SPI lasers and Fianium are major manufacturers of optical fibre lasers for marking/processing, a number of companies provide UV water sterilization systems.

In the report "The worldwide Market for Lasers: Market Review and Forecast 2012" from Strategies Unlimited, in 2012 the global market for near-IR optical fibre lasers passed the $300m mark and the UK holds more than 10% of it, most of which in the companies spun off from the ORC. Applications are now limited mainly to metal processing. The possibility to extend the operational range outside the near-IR would allow for the processing of insulators as plastics and glasses and increase the fraction of laser marked ($7b) taken over by optical fibre lasers. Fianium (project partner) will investigate this possibility and provide the project with market specifications and investigate ways to exploit the results commercially.

In addition, the use of UV Raman for the remote detection of explosives and the measurement of traces of narcotics has been developed in the UK. Renishaw Ltd (project partner) firstly exploited commercially these systems and is currently the world leader of UV Raman spectrometers for applications ranging from forensic to security and gemmology. The use of fiberised sources will improve the signal to noise ratio in Raman systems by increasing the spectral density of exciting light allowing for fast measurements and clearer identification of single molecules.

Finally, UV sources are currently used in a range of sterilization and purification plants which range from swimming pools to drinking water plants to waste water treatment units. The Drinking Water Inspectorate reported that "to ensure microbiologically clean seawater it is a requirement in England and Wales for purification systems to be filled via the operational UV" and plans in the next 5 years to investigate the effect of UV radiation on the production of new chemicals in water.

The manufacture of UV light sources will have huge benefits an all these fields. It is predicted that the industrial connections of this project will facilitate the technology transfer from academia to the industry, with a demonstrator being planned at the end of this project.

On a long term (10-50 years) basis, it is reasonable to assume that the market for UV fibre sources will continue to increase and replace more conventional lasers, especially for application in the processing and marking of insulators like plastics and glasses. Similarly, as two of the largest manufacturers of optical fibre lasers are based in the UK, it is realistic to expect that the fraction of the world laser market taken over by British companies will increase.